Scaling Up Co-Design research and practice: building community-academic capacity and extending reach

Co-design, the direct engagement of all stakeholders in design activities for the purpose of addressing complex problems, is seen as a way for supporting and enhancing collective creativity and leading to better, more sustainable solutions. Co-design is also becoming an important theme in community research and within community-academic partnerships. The summit organized by the AHRC-led Connected Communities program in July 2012 highlighted the need to tackle the theme of 'community engagement in and with research'.

Within this context, the co-design and co-delivery of research and practice in community-academic partnerships is increasingly seen as a valuable paradigm for tackling complex social problems based on the principles of shared vision, equitable involvement, ownership and trust, capacity building and relevance. Despite their differences, those involved (community groups, community organisations and academics) recognize that through their partnership and interconnections they can create new opportunities for innovation and build their ability to identify and solve complex issues that would not have been possible to do alone. However this is not a trivial task. It requires the development of a shared vision, equitable involvement and trust, and overcoming limitations in resources, but also differences in culture, terminology/language used and methodology/practice. This challenge sets the scene for this project.

The project proposes and reflects on a process for co-designing research in community-academic partnerships based on set of co-creative techniques that we call 'Design by Consensus'. The process is based on 'role playing' and collaborative visioning techniques. The aim of the proposed process is to unleash and build upon the intrinsic capacities of communities, community organizations and academic institutions in order to form a common research vision, helping scale up their practice and extend their reach. This process will result to the following outputs:
- the development of a visionary code of practice/framework for community-academic co-creation and co-delivery of research using a set of shared principles;
- the specification of research agendas that can help community-academic partnerships build their capacity using their existing assets and extend their reach and practice;
- the production of a 'sketchbook/notebook of reflections' that aims to visually record reflections but also emotions for the proposed process, community-academic partnership and their outputs.

The above outputs set the foundation for the co-delivery of research in phase 2.

Potential impact
The beneficiaries and the relevance of the proposed project is described as follows:

- Local communities such as communities that focus on neighbourhood planning, regeneration, activism etc. will be given the opportunity to engage in a process of identifying issues and ideas for research that will be useful and relevant to them. Phase 2 will also give them the opportunity to realize some of these ideas or address some of these issues. Local communities that are not participating in the co-design and co-delivery process can still benefit from the proposed techniques developed, the recorded reflections (i.e. our visual notebook of reflections) but also the underlying network of community-academic partnerships that this project will create. It is worth noting that people living in communities for which interventions will be designed in Phase 2 will be also indirect beneficiaries of the project.

- Community-based organizations - such as charities, social enterprises, and third sector organizations in general will directly benefit from the project, as they will acquire access to knowledge and innovative ways for building their capacity and extending the reach of their practice using existing assets. This will have an indirect economic benefit as it will allow them to 'achieve more for less', by finding ways to overcome existing limitations in resources through building on the power of the created network.

- Research institutions will benefit from the exploration of how they can extend their reach and impact on the ground. As is the case with community-based organisations, the code of practice will be directly usable in this as well as future projects and collaborations.

- Individuals working with or in communities. This may include co-design practitioners and community leaders that would benefit from the reflections and insights emerging from the process. In the course of the project, the 'Design by Consensus' process will be developed and evaluated for its effectiveness in helping create a shared vision, and bring different stakeholders and interests together. The process will therefore be a further asset that can be used by individuals facilitating co-design and co-production activities.

- Policy-makers within national and local government will benefit from gaining insight into strategies for building capacity by exploiting the interdependencies between communities, community based organizations and research institutions. Successful projects from phase 2 will be valuable case studies and can provide evidence to support policies that foster collaborations between academics, community organisations and local communities.

The project activities and insights are expected to have impact on the social, economic and cultural making of UK communities, on the innovation capacity of community-based organizations and on policy-making in UK. More specifically:

- The project will develop of a set of strategies that aim to help community organizations to build their capacity exploiting their existing assets. This will help foster economic competitiveness of local communities and community-based organizations and as a result contribute to the economic competitiveness of the UK.

- The proposed 'design by consensus process' aims to help uncover and build interconnections and cultural diversity within communities and community-academic partnerships. The project will therefore help mobilize interconnections and cultural diversity of local communities and therefore improve quality of life as people and communities will be better equipped to help each other.

- The project aims to identify a research agenda allowing community-academic partnerships to address social problems or pursue ideas for social change in ways that were not possible before. Through capacity building, the project will therefore support social innovation in community based organizations and policy-making.